Emissions as a service for the Rail Industry

Emissions as a Service for the Rail Industry EMSOL and the East West Rail Alliance (EWRA) are collaborating to test EMSOLs solution at four locations in and surrounding Bletchley railway station as a first of a kind service to mitigate and drive change to improve local air pollution including noise and other emissions that impact rail construction and day to day operations of stations. This project is an innovation IoT (Internet of Things) technology platform that will be introduced into the alliance (EWRA) which consists of the major players in the rail industry that includes: Volker Rail, Network Rail, Laing O’Rourke and Aitkins. EWRA is a £1.5bn construction project of the railway line between Cambridge to Oxford and this project gives EMSOL the opportunity to position EMSOL technology as a viable and scalable ‘emissions as a service’ platform for the rail industry. The EMSOL platform is focused on mitigating air pollutions incidents which are done by our tracking capability of ‘objects’ (vehicles, machinery, buses, taxis etc) and to provide real-time accurate data on local air quality conditions. Our platform can support multiple sensors types. So whichever emission essential to monitor, our platform can add specific sensors. The data analytics and identifying mitigations are provided with a mobile and web dashboard structure for multiple users from: Site owners, drivers, fleet managers, the general public, local residents and the Local Authority. Early deaths caused by poor air quality is 22 times higher than road traffic accidents at 40,000 deaths per annum. Solving the air quality problem is a massive challenge owned by Governments, Regulators, Local Authorities and businesses. The rail and construction industry are significant contributors to emissions, and as such have a responsibility and opportunity to innovate solutions to solve the problem. This project is a perfect opportunity to engage some of the best talents across industries to test, validate and adopt an emerging technology (IoT, low-cost sensors & tracking) for the Rail sector to solve the air and noise pollution problem that is scalable. With EWRA as a diverse expert rail partner, this will ensure the platform is robust and fit for purpose with a measurable impact.